GridPP5 Glasgow Grid Site Tranche-1 Hardware

Summary: Equipment only, agreed in relation to the previously issued GridPP5 grant.

Potential impact
Impact Summary: Equipment only, agreed in relation to the previously issued GridPP5 grant.